Development and evaluation of an 'exergaming' intervention to target cardiovascular and quality of life outcomes in a deprived area of the North-East

Much of modern technology in use today is specifically designed to help us minimize our energy expenditure. Lack of physical activity is a major risk factor for life-threatening diseases and is detrimental to mental health. In the North East of England, where this project will be based, only one in three men meet the minimum exercise recommended to avoid these symptoms and are particularly susceptible to a range of health problems related to the metabolic syndrome. Recently, a new generation of computer games - exergaming - offers the potential to help us to exercise more. However, the current consoles/games are criticised for not promoting higher levels of exercise. This is partly down to human nature and partly down to the limitations of the current consoles. Most users begin their exergaming experience with vigour involving using large whole body movements but gradually, as the user becomes aware of the limitations of the technology, they inevitably resort to playing the games using small body movements (e.g. simple wrist flicks). These movements are far less demanding and consequently, the tremendous potential of exergaming in promoting exercise is not being reached. In this project, we will develop and evaluate a new exergaming experience that is specifically designed to reward whole body movements and encourage the user to exercise at a high intensity. The system will be based a movement technology measurement that the research team has created and a game which elicit energy levels of over 8 Mets, being similar to playing real football and four times higher than when using the Nintendo Wii. Developments to the system will include an accurate method of calculating the calories you are burning and this will enable the game to reward and encourage the user to burn more. It is intended that the exercise will be delivered over very short periods, a concept known as high-intensity low-volume interval training, and is a form of exercise commonly used by elite athletes. Recently it has been found that this exercise yields maximal health benefits for minimal effort and is particularly good for promoting fitness in an untrained population. In this project we will develop this exergame and put the new gaming experience into a Social Club in a deprived area of the North East of England. Members will be invited to partake in a 12 weeks high-intensity low-volume training exergaming programme. Physical activity, energy expenditure and other health measures will be closely monitored during the intervention. If successful in reducing risk factors associated with the metabolic syndrome, the exergame will be extended across a range of sectors, including schools, pubs and exercise prescription programs. In doing so, we will reverse the negative impact of modern technology and instead, use it to get us moving once again.

Potential impact
There are four categories of potential beneficiaries from the proposed research; academic (knowledge and training), Government/public sector (knowledge, skills, policy), society (health, quality of life), business/industry (products, spin-off companies). Crucially with respect to translation, the project will be conducted under the aegis of the Centre for Translational Research in Public Health (CTRPH). The infrastructure and resources of the CTRPH will maximise the likelihood of impact from this project, particularly with respect to academic, public sector, and society beneficiaries. There is an increasing awareness that physical activity promotion is socially and economically advantageous over other methods of treatments and prevention of many modern chronic diseases. However, we are fully aware that achieving increases in the amount of exercise is not easy and, to address the underlying reasons, the proposed project offers an innovative and pragmatic exercise experience which is brief, intense, enjoyable and minimally disruptive to routine. The two local partners and the Social Futures Institute (Teesside University) will help us deliver and evaluate the intervention in a variety of other settings and also to disseminate to Government policy-makers. They will also help us to explore the use of this technology with other groups in the community, including schools, health workers, police and youth workers. In addition to societal benefits we expect there will be commercial value in the new exergaming technology. The intellectual property arising will be managed by the knowledge transfer team at Teesside University. We already have established links with the exergaming industry and believe the new technology may be of interest to games companies. In addition, the concept of Virtual Boxing Nights will be developed with the Buffs Social Club and will seek to exploit anticipated popularity of this form of entertainment through the Working Men's Club and Institute Union, public house bar chains and companies from the fitness industry. In addition to existing partners, we will seek to find new partners using different approaches including the hire of a stand at Leisure Industry Week (September 2011). Finally, because of the potential importance of this project, particularly with regards to improving public health we will make available annotated source code and libraries for our technologies. In doing so, Teesside is prepared to enable new and experienced programmers from around the world to develop and modify code related to improving the exergaming experience. The algorithms will be free from licensing or royalty fees to those in the exergaming community and will provide an important catalyst for achieving healthy benefits across the world.